Functional porous materials for bioinspired catalysis

A PhD position (36 months) in the synthesis of new nanoporous materials that are designed to display catalytic function inspired by the activity of the naturally occurring metalloproteins. The targeted porous materials are called metal organic frameworks (MOFs) and they can bring organic functionalities such as porphyrins and amino acids on which transition metals will be attached to create the catalytically active centers. The prepared materials will be tested on the catalysis of organic reactions.
The project involves organic and hybrid materials synthesis, diffraction, sorption and catalysis measurements. This studentship will allow highly motivated candidates to participate in the development of porous catalysts and collaborate with other members of the group, 8-10 PhDs and post-docs, who work similar projects in a multidisciplinary experimental and computational approach.